Neural Network Determination of Parton Distribution Functionsm

Working with the NNPDF collaboration to more precisely determine parton distribution functions which describe the structure of the internal constituents (quarks and gluons) of protons. Specifically, the integration of perturbative QCD theory and associated errors into the framework.